Multiscale topographical modulation of cells and bacteria for next generation orthopaedic implants.

The UK has an aging population and we need to plan ahead to deal with this. Many of us will outlive the useful lives of parts of our skeleton through e.g. arthritis. Currently, e.g. hip replacements have a good survival rate between 10-15 years but then many patients require revision surgery. This is costly to the NHS and hence taxpayer, time consuming to the surgeon (it is far more complex than primary surgery) and is performed on elderly and frail patients where e.g. use of general anesthetic is a concern.
The surgeons have two major concerns regards current orthopaedic implants. Firstly, the materials used are inert. This means that the body has a low response to the materials. This is an advantage as there is no immune response (inflammation) and a disadvantage as there is no bone response. If selective bioactivity could be produced (i.e. no immune response but increased bone response) then the implant could be locked in place by growing bone and implants for life developed. This lack of bone response means that the implants are not well held and can move about during walking. This is termed micromotion. This leads to failure with time as the extent of micromotion increases. Secondly, they worry about infection control. Even after sterilisation bacteria may be present on the implant materials in low numbers or can be introduced during surgery. If the infection can take hold it has major impact on the implant lifetime and this can result in younger patients having revision surgery and that has much higher failure rates.
We have developed very small, nanoscale patterns that can be used to tune bone growth and prevent bacterial adhesion. We will thus optimise these patterns to achieve bacterial control and bone formation at appropriate points of the implant. A major advantage is that we can process these patterns in titanium, a material commonly used for orthopaedic implants due to its high strength (i.e. it can withstand the weight of the human body as we walk).
Such an approach is a step towards making implants for life and planning ahead for the aging population.

Potential impact
Beyond academic impact, this research has clear potential benefit for clinicians, current patients and future patients in the UK and rest of the world. There is a real drive to target osteoinduction for orthopaedic implants, and our strong collaboration with clinicians and our old market survey show us that industry and surgeons are worried about osseointegration, but bacterial control is a more pressing concern.

We will continue to develop our understanding of osseointegration, but make bacterial control the major focus of this application. If this can be addressed the benefits will be:

1) Prevention of bacterial adhesion on high-risk, fluid-contacting regions of the implant, as the body would struggle to clear the bacterial cells once adhered.
2) Prevention of migration of bacteria through the metaphyseal / implant bond through increased interdigitation of bone and osteoinduction of cells with the capacity to form bone.
3) Control of slow-emerging infections in the metaphyseal and diaphyseal regions from very low numbers of bacteria present on implants prior to implantation.
4) Slowing of biofilm formation should these slow-emerging infections take hold. This would increase the lifetime of the implant.

Achieving these targets will help to achieve implants for life and at least reduce revision rates. This has clear cost and time implications for the NHS. Reduction of the prevalence of complex and risky revision surgery in elderly patients would have a clear socio-economic impact.

To help us to achieve this, we will work closely with clinicians (facilitated by Meek who will have monthly meetings with the academic team and who will recruit trainees to work alongside the project) and industry (most notably with De Puy who have agreed to regular meetings and data review (subject to confidentiality and IP protection).